An-i-sys Biofeedback - visual led therapy for faecal incontinence

Luicd is developing a portable biofeedback therapy system, to enable a more accessible, joined-up diagnostic and therapuetic care pathway for patients with defecatory disorders. The innovation will enhance the capability and capacity of nurse led community continence services and help provide better information for referral to specialist care.